Genetic and ecological determinants of insecticide resistance

Technical abstract
Evolution of insecticide resistance remains an important constraint to the sustainability of crop protection strategies. Work at Rothamsted and elsewhere has achieved substantial progress with understanding, in a broad sense, the genetic, behavioural, ecological and toxicological characteristics of resistance and the ways that this knowledge can be incorporated into tactics for combating its appearance. However, intensification of existing problems and the threat of new ones demands ongoing research to analyse their causes and to underpin practical resistance management recommendations. The primary objectives of this project, complementing molecular analyses within a parallel project, are to:

1. Explore the genetic basis of resistance traits and the implications of different mechanisms (target-site vs metabolic, nuclear vs. mitochondrially-encoded) for the speed at which resistance is selected under different control regimes.

2. Analyse resistance phenotypes for characteristics (e.g. life-stage specificity, cross-resistance profiles) that may be exploited to delay or overpower its occurrence.

3. Explore how aspects of the population biology of pests (e.g. reproductive mode, dispersal and intra-specific genetic structure) influence the dynamics and persistence of resistance alleles.

4. Investigate fitness trade-offs associated with resistance that can counter selection exerted by pesticides and contribute to combating the build-up of multiple resistance mechanisms.

The project will be based in Rothamsted's Centre for Pest and Disease Management and will be integrated closely with parallel research on fungicide and herbicide resistance in order to exploit generic technologies and complementary approaches to the analysis and diagnosis of resistance mechanisms.